University of Nottingham and Surescreen Diagnostics Limited

To develop, demonstrate and implement a manufacturing system for producing personalised nutritional supplements at volume, for the ever-changing vitamin, nutrient and dietary supplement market.